InsideOut Creative Application

Due to the current economic climate, we’re being forced/driven to deliver better solutions on smaller budgets in an industry that is not only becoming more fragmented but is also moving so quickly it’s almost impossible to keep-up with emerging technologies and client demands in terms of ecommerce website performance. Cyber-security is a very important part of our business model, and employing the right server solution is crucial to protecting valuable data such as credit card numbers, names, addresses, passwords and other vital consumer information. A new server provider, and the expert guidance in selecting an appropriate solution would allow us to focus on ‘what we do best’, developing an enhanced user experience for our clients’ websites and to focus on delivering innovative solutions that will aid the conversion of our clients website traffic into sales. Their growth will support our growth. It will also allow us to confidently and with complete peace of mind, acquire new clients due to increased server space/performance, this is currently limiting our growth substantially.